Northern Endurance Partnership - Integrated Offshore Carbon Storage

Together, the Humber and Teesside represent almost half of the UK's industrial CO2 emissions.

The Northern Endurance Partnership will create an offshore CO2 Transport and Storage system connecting two innovative First-of-a-Kind onshore capture projects, Zero Carbon Humber and Net Zero Teesside into one initial geological store facilitating decarbonisation of both industrial clusters in the 2030s.

This bp led project leverages world class expertise from across industry including ENI, Equinor, NGV, Shell and Total with confirmed support from many more stakeholders and subcontractors.

The combined onshore anchor projects initially aim to capture ~3 million tonnes of CO2 annually from 2026, decarbonising 750MW of flexible power at Teesside and reducing emissions by 1 million tonnes annually in Humber through fuel switching the Saltend chemicals park to Blue Hydrogen. CO2 will be permanently and safely stored in Endurance, a well understood large geological aquifer located in the Southern North Sea.

The projects address widely accepted strategic national priorities -- most notably to secure green recovery and drive new jobs and economic growth in the regions which have been most hit by the pandemic.

Developing gas power generation with Carbon Capture, Utilisation and Storage (CCUS) will deliver on the Chancellor's pledge to "support the construction of the UK's first CCUS power plant" (Budget 2020). In addition, the Committee on Climate Change identified both gas power with CCUS and hydrogen production from gas with CCUS (Blue Hydrogen) as critical to the UK's decarbonisation strategy -- this project will enable both.

The £41mn industry contribution coupled with £24mn grant funding should enable Humber and Teesside to subsequently build these multi-billion-pound decarbonisation projects. Gas power with CCUS, large scale Blue Hydrogen and a combined offshore CCUS scheme will be world firsts playing a pivotal role in the UK's trajectory to net-zero. This project has the potential to underpin over 25,500 jobs in the Humber/Teesside area, showcasing a broad range of decarbonisation technologies, globally unparalleled in scale, optionality and ambition.

This partnership will underpin the UK's Clean Growth strategy, securing green recovery and kickstarting a new market for CCUS and Hydrogen, with potential for trade across mainland Europe developing into the future.